Coupling a qubit to a superposed state

The PhD project will design and build a demonstrator to sense so-called superposed states in a crystal, focusing on Holmium ions in a crystal. We choose this ion as we know the superposed quantum behaviour well and can control how the qubit interacts with the system. We will measure new physics and develop new techniques to probe the quantum states. The PhD will develop numerous skills to integrate the ideas suggested, including training in fundamental quantum technologies, experimental physics, and modelling the subsequent data. You will be trained in cryogenic and RF techniques and develop independent learning skills. These skills are in high demand in the burgeoning quantum technology industries as well as in an academic environment. This project is part of an international collaboration of world leaders in quantum technologies and will allow for travel. This PhD is part of the Cardiff School of Physics and Astronomy training program Quantum Materials and Technologies, which trains students in a cohort environment across similar themes. We will strongly encourage discussions between students to share ideas and bring new perspectives into our research group, developing a dynamic and supportive environment in which to work as we develop the qubit as a sensor.